University of Nottingham and Mr Lee's Pure Foods Company Limited

To develop flavour quality and stability in the Mr Lee's product range through improved New Product Development processes and shelf-life extension capabilities to open up new markets.